Quantum-enhanced interferometry for axion searches

PhD student Alex Gill conducts cutting-edge research in instrumental physics and data analysis. He played a key role in building a Laser Interferometer Detector for Axions (LIDA) on the Birmingham campus and developed data analysis techniques. Alex has also built and is currently commissioning the source of quantum-squeezed light to improve the sensitivity of the LIDA detector.